Regulation of cell morphology, migration and adhesion by class II phosphoinositide 3-kinase enzymes

In this project we are trying to better understand what makes human cells move. This is a very important question because large numbers of cancer patients die each day worldwide because tumour cells leave the original site of disease to spread throughout their body. This spreading makes it difficult to provide a cure by surgery alone if the cancer is discovered late.
Our work focuses on breast cancer since these tumour cells often move faster when they meet a protein called epidermal growth factor or EGF. Once this happens, proteins inside the tumour, act in a series of steps to make the cells move. We have previously shown that one of these steps involves a protein called PI3K-C2b. At the moment we know little about how PI3K-C2b acts inside cells to increase their speed.
We will grow human breast cancer cells in the lab and record how they move after EGF treatment over many hours using a microscope and video camera. We will then see what happens to cancer cells that make more PI3K-C2b protein or we block its production. This will show us if PI3K-C2b can be used as a target for new medicines against cancer.

Technical abstract
Phosphatidylinositol (PtdIns)(3,4,5)P3 has been shown to play a pivotal regulatory role in the re-organisation of actin filaments in response to integrin, growth factor and chemokine receptor stimulation. In recent years, several downstream targets of PtdIns(3,4,5)P3 have been identified and the mechanisms responsible for its effects on actin filaments elucidated. However, the full spectrum of phosphoinositide 3-kinase (PI3K) enzymes responsible for the production of PtdIns(3,4,5)P3 remains unclear as is the contribution made by other 3-phophoinositides to actin filament reorganisation. I have demonstrated that stable expression of the class II enzyme PI3K-C2beta in human embryonic kidney (HEK) cells decreased their adhesion and increased their migration. Consistent with these effects, PI3K-C2beta decreased expression of both the alpha4 and beta1 integrin subunits that together form VLA4 that binds ICAM1 and fibronectin. PI3K-C2beta expression also increases actin filaments at the cell cortex and actin rich lamellipodia and filopodia in HEK293 cells plated onto fibronectin. Each of these PI3K-C2beta mediated effects were dependent upon its catalytic activity. Critically, co-expression of 2xFYVE domains that selectively bind PtdIns(3)P inhibited the PI3K-C2beta mediated effects on filopodia and lamellipodia formation. These data domonstrate that not only might the class II PI3K enzymes form novel mediators of cell migration, the molecular mechanism responsible require elucidation. Consequently, in this proposal we will:

1. Compare and contrast the effects of acute versus chronic expression of PI3K-C2beta on actin filament reorganisation, integrin expression, migration and vesicle transport.
2. Establish the effect of topically administered or microinjection PtdIns(3)P on actin filaments
3. Identify the molecular mechanisms downstream of 3-phoshoinositide production that mediate the effects of PI3K-C2beta on actin assembly, cell migration and morphology.
4. Evaluate the effect of chronic PI3K-C2beta expression in growth factor dependent chemotaxis in vitro and xenograft metastasis in vivo